Digital Dance Studio

The Digital Dance Studio (DDS) is a cutting-edge digital platform that will empower stage and screen professionals to create, visualise, and share digital choreography. This innovative platform provides a comprehensive suite of tools for choreographers, dancers, and anyone interested in exploring movement in a digital or virtual context. Creative Catalyst funding will allow AWDC to develop and refine a production-ready tool that will support choreographic composition, planning and teaching, and deliver high-end digital performance assets. With an easy to use, collaborative interface, users of the DDS will be able to harness the power of digital technology to bring their creative vision to life, from the initial concept to the final performance, saving considerable time and money on studio and personnel hire.